SIROtyping : siRNA and miRNA profiles of tomato

Most of the RNA molecules in cells are involved in protein production (ribosomal, transfer or messenger RNAs), however there are RNA molecules with other functions. A recently discovered class of non-coding short RNAs (sRNA) regulate the level of protein production in a gene specific manner. These sRNAs can recognise specific mRNAs or DNA sequences because they have partially complementary sequences to them. As a result of this interaction expression of the targeted mRNAs is significantly reduced or transcription of the targeted DNA is suppressed. More than 70 000 different sRNAs were found in the model plant species Arabidopsis and we showed that these sRNAs are derived from more than 4000 clusters. We found that sRNAs are also produced from clusters in tomato fruits and that the expression of clusters was consistent between different samples of the same tomato type. Crop species have different cultivars that can be cross-fertilised but have different characteristics (e.g. fruit/seed size, colour, taste, texture, etc.). Arabidopsis - a non-cultivated model plant / also has different forms, which are called ecotypes. We tested the hypothesis that different clusters are active in different cultivars of tomato and different Arabidopsis ecotypes. In a preliminary experiment we found several sRNA clusters that accumulated at a different level between four Arabidopsis ecotypes and also between three tomato cultivars. Based on these data we propose to develop a tool that uses sRNAs as molecular markers of valuable characteristics in tomato. In the first phase of the project we will identify all the sRNA clusters in the tomato genome. Probes complementary to the identified sRNA clusters will be spotted on small glass plates. These microarrays will be used to profile sRNAs in a large number of tomato cultivars. Statistical analysis will then be used to establish the correlation between the phenotypes and production of specific sRNAs. Array based expression profile of sRNAs will identify a subset of sRNA clusters that are predictors of phenotypes. The proposed work will also evaluate the possibility that important agronomic traits can be modified when selected sRNAs are overexpressed or suppressed transgenically. These analyses and manipulations of sRNAs have the potential to establish a novel approach to crop improvement that is based on variation of regulatory RNAs rather than of protein coding genes.

Technical abstract
The proposed work will develop new technology for crop improvement that is based on microRNAs (miRNAs) and short interfering RNAs. These sRNAs influence diverse aspects of growth and development by targeting RNA degradation or DNA methylation. The proposed work is based on the hypothesis that sRNA profiles (SIROtypes) are predictors of the genetic and epigenetic regulation of cells and of valuable traits in plant breeding. Preliminary work has established the potential for extensive variation in the SIROtypes that can be exploited in crop improvement. The sRNAs are derived from up to 5000 loci in the Arabidopsis genome and there is variation in the sRNA profile of closely related tomatoes or in Arabidopsis. High throughput sequencing will be used to characterize the sRNAs in tomato cultivars grown in various conditions including stress conditions. The different loci producing sRNAs or that are their potential targets will be identified by aligning the sequences of the sRNAs with genome sequence of the crop plants. Array technology will then be developed for profiling the sRNA in plant populations with polymorphic phenotypes. Statistical analysis will then be used to establish the correlation between the phenotypes and production of specific sRNAs. Array based SIROtyping will identify a subset of sRNA loci that are predictors of phenotypes. To validate the utility of this sRNA subset an RT-PCR method will be used for assay of the informative sRNA clusters in large populations. The proposed work will also evaluate the possibility that important agronomic traits can be modified when selected sRNAs are overexpressed or suppressed transgenically. These analyses and manipulations of sRNAs have the potential to establish a novel approach to crop improvement that is based on variation of regulatory RNAs rather than of protein coding genes.